Smartphones and sensors for advanced balance evaluation and falls prevention

• Nymbl Science’s mission is to help millions of people improve their balance at very low cost and with a minimal time commitment. The Nymbl system is essentially a personalized balance coach on a smartphone. The app, with the help of the motion sensors already in a smartphone, evaluates a user’s balance, provides a score, recommends a personalized exercise routine, tracks progress to show incremental improvements over time, and finally adjusts their exercises based on rising or decreasing percentages in their balance score. • To date, our system has focused on "static balance". Recent studies in medical laboratories have shown that there are additional, more advanced techniques that can be used to obtain a more complete picture of a person's balance capability. For example, "Dynamic Balance" involves precise mesasurement of stride variability parameters and is strongly correlated with predictibiliy of falls. In fact a University of Missouri study (2016) found that a decrease in stride of 5cm is an 86% predictor of an upcoming fall within 3 weeks. • We are requesting grant assistance to do the research necessary to understand how these new balance analysis techniques could be implemented in a low-cost, consumer friendly system. This would enable the widespread use of these techniques in a very economical way and allow a large population to benefit from better early warning of impending falls as well as training programs to improve dynamic balance without the need for expensive clinical analysis and physical therapy.